Bizpedia UK Ltd

"Bizpedia run an exclusive business club that is proven to grow revenue, develop influential relationships and deliver exceptional value.

InnovateUK has been the catalyst in us receiving expert cyber security advice and without this grant we would not have achieved the security standards that we have today."